Mechanism of Cu- and Pd-mediated cross-coupling reactions

This project aims to understand the mechanism of cross-coupling reactions catalysed by Cu and Pd. Many of these reactions are "industry standard'; however, limitations remain, which preclude broader application of the associated methodologies and thereby hinder research and discovery. By interrogating the mechanistic operation of these reactions, we will establish (i) the first complete formative description of the reaction mechanism and (ii) use this to understand limitations in application. This will lead to (iii) new methods to overcome these barriers to chemical synthesis.